University of Surrey and Neptec UK Limited

To develop space qualified metrology instruments to allow satellites to fly in very tight formation and allow small satellites to be launched reletively inexpensively in order to marry up in space forming a large structure such as a telescope